Bus on the Internet of things

This project is to provide a base line technical data set of the technical architectures of current and future protocols, technologies and current products in the Internet of Things. Of particular focus are the standards, protocols, technologies and current products in: (i) energy power usage in the home or small office using the Internet of Things, (ii) Security systems and specifically the use of 3G/4G Zigbee and WIFI enabled integration of CCTV or equivalent; (iii) home device management using cloud services; and (iv) health in the home using the Internet of Things. This technical document will is used to strategically align a number of our clients’ businesses to these new areas of application of the Internet and to shape the portfolio of product offerings.